Trusted Media Capture on Mobile Devices

"In the 'post-fake-news' world the scope for anonymity/impersonation/dissemination of unverified information is a problem proliferating across businesses, government organisations and news-outlets. In fact, we already see early signs of user-generated-content verification increasingly integrated into basic web-based transactions.

Serelay, a pioneer in the field of user-generated-content verification, has developed the concept of Trusted Media Capture (TMC) - a unique technology utilising security protocols and data analysis to embed 'integrity credentials' into media (photos/video/audio) captured on a mobile device.

Innovate UK is supporting deep-tech industrial research undertaken by Serelay to embed two additional technology sub-domains into its technology stack, further solidifying its position as a world leader in its field."